Understanding science majors' views towards becoming a science teacher in the UK and Canada

ESRC : Emily MacLeod : ES/P000592/1.

This exchange provides me with the opportunity to develop my existing expertise within science identities research, and make links within the field of teacher education and teaching identities research.

There is a critical shortage of teachers globally; an ongoing issue which has far-reaching and negative consequences for schools and their students. The teacher shortage in the UK, where I am conducting my PhD and where I myself was a teacher, is particularly acute. Government teacher recruitment targets in England have been missed for the last seven years. However, this shortage is not evenly spread, and raises significant social justice concerns. For example, it has been estimated that schools in England would need an additional 68,000 Black and minority ethnic teachers for the workforce to reflect the population it teaches. Science especially faces some of the worst teacher shortages. But incentives to attract more people into science teaching have so far failed to make a significant impact on this shortage, and have tended to be financial; based upon the assumption that science graduates can earn considerably more outside of the relatively low-paid role of teaching.

Unlike the well-documented shortage of teachers in England, there is currently very little research into the scale of the teacher shortage in Canada, partly due to differences in governance and contexts across the different provinces. However, in contrast to the surplus of teachers seen in recent years, there are now signs of an increasing shortage of teachers. This summer in Québec, where I intend to complete this exchange, the government reported that there were over 250 empty teacher vacancies in the province, and there are concerns that Covid-19 is likely to make things worse. As in England, there is also a severe and growing underrepresentation of people of colour in Canada's teaching workforce. This is particularly worrying within the context of an increasingly diverse Canadian population. Also as in England, this shortage is not spread evenly. Science teachers are some of the most needed. However, unlike in England, teacher salaries across Canada are amongst the highest of the OECD community, and subject-specific incentives have yet to be used.

The shortage of science teachers especially, seen in both England and Canada, is of particular concern given that there is a globally-recognised STEM (Science, Technology, Engineering and Mathematics) skills shortage, likely to increase due to Covid-19. This growing demand for more young people studying and working in STEM will not be met without enough qualified science teachers. Yet in order to improve this situation, we need to better understand science teacher supply patterns.

To date, research into teacher supply in science (and other disciplines) has been conducted by specialists in teacher education. From this we know that science teachers report becoming teachers not because they always wanted to, but after having had positive teaching-like experiences. We also know from existing science identities research from both the host and home supervisors that social and cultural influences work to influence whether and how people see different sciences roles as 'for me' or not.

This exchange will help me to develop my research and communication skills whilst conducting comparative research to develop understandings of who does, and importantly who does not, want to become a science teacher in the UK and Canada, and why. I will build upon my existing expertise in science identity development amongst young people, and learn from the expertise of Dr Gonsalves and her colleagues in science teacher identities, and how teaching-like experiences can affect these identities. Combining these fields will help me to contribute to understandings of how people's identities shape how they feel about becoming science teachers.